A new process for silver recovery from all types of X-ray film that is more effective and far more energy efficient than current processes

Many waste management companies and their customers are not aware of the true value of
certain waste streams. Medical and industrial X-ray films, printed circuit boards, industrial
wastes and many other ‘wastes’ contain small amounts of precious metals. While many
organisations separate cardboard, glass and cans for recycling, yet higher value materials are
often disposed of as hazardous waste because there is a lack of understanding as to how to
identify these precious metal waste streams or there is a lack of scientific knowledge and so
recycling these materials seems too complicated.
A prime example of this is X-ray film, which contains silver (Ag). Several major industries
have stockpiled large quantities of this film. The medical industry keeps most films for
between 7 and 30 years. The defence, marine, oil/gas & aerospace industries have thousands
of tonnes of x-ray film taken as part of the Non-Destructive Testing (NDT) quality control of
welds and cast parts in ships, submarines, tanks, aircraft, helicopters, oil rigs, pipelines,
refineries and many other applications. Film is kept for the life of the equipment, but often lies
forgotten in large storage facilities.
We have invented a novel hydro-chemistry process to remove silver from traditional & dry
view film at the same time. Further research will allow us to explore the novel process more
closely, and we believe that the technology could be refined to treat most if not all dry film
types, while recovering virtually ALL the silver (99+%), with very low energy consumption,
especially compared to incineration.
The benefits of the proposed process v. existing pyrolysis process are:
• Recovery of an estimated 99% of silver
• An estimated 90% saving in energy cost
• 98% cut in the carbon footprint
• Country of origin can retain control of metal recovered
• NHS, Defence, Aerospace, Marine, Offshore industries can recover value from film
• Recovery of high grade PET film worth £250 to £500/te.